Foodchain wholesale to consumer delivery

Before the crisis our food supply platform connected restaurants directly to independent British food suppliers. Overnight the hospitality industry shut down when lockdown was imposed, putting millions of jobs at risk and thousands of foodservice businesses facing ongoing costs with no opportunity for income.

At the same time, people in isolation were struggling to get food delivered. Supermarkets have failed to adapt quickly enough in meeting the increased demand required for home delivery, and 3 weeks in people still cannot book delivery slots for weeks in advance, and it is very difficult to maintain social distancing whilst shopping in store.

With lockdown being extended for 3 more weeks minimum and social distancing to last for several more months, this problem is not going away. The best approach is to enable accessible, affordable home delivery so people can stay in isolation and remove anxieties around accessing food as well as provide councils to fund food supplies for those who cannot afford it.

Our platform responded to the COVID19 crisis by switching to consumer delivery within one week of lockdown. People across the UK have been able to order their whole food shop, directly from independent suppliers for home delivery. This has provided a much needed lifeline to independent British businesses that would have otherwise struggled to survive.

Since launching, our suppliers have been able to hire back their staff as well creating more jobs for picking and packing staff and delivery drivers. 90% of the sales go straight into the food suppliers' pocket. We can provide them with the tools to be able to take orders, manage payment, coordinate deliveries and access customers nationwide.

Now more than ever, consumers want to support local SMBs and Foodchain makes this easy.

We will invest in two key areas:

* Working with local authorities to give the vulnerable in their communities access to home delivery. Councils will use the profits from this service, to fund food supply for low income households in their borough.
* Nationwide scale-up: building out national and regional infrastructure to enable suppliers to deliver to homes nationally during, and after the crisis, providing a reliable secondary revenue stream whilst restaurants recover, and creating more jobs as the consumer market is significantly larger

With the Extension for Impact funding, we now want to supercharge the above efforts, with a particular focus on accessibility for household consumers and enabling greater financial options for our b2b network of restaurants and suppliers who have been severely impacted by COVID-19.

This project will save jobs and businesses in the hospitality industry, with an innovative way for the general public to get British food delivered directly from suppliers.